Improved large serine integrases for Synthetic Biology

Studentship strategic priority area:Synthetic Biology
Keywords:Biocomputing, memory, switches, site-specific recombination, microfluidics

Large serine integrases are used to build biological computing systems that can process information, record the order of signals, and count events in living cells. These biocomputing systems take advantage of the directionality of large serine integrases to store binary information in the form of 1s and 0s in the sequence of DNA. Many of the integrases that we have tested display less than ideal levels of directionality. This PhD project will use directed evolution approaches to generate an orthogonal set of recombinases with improved directionality. This set of optimized recombinases will then be linked together to create binary counters that will count to larger numbers, paving the way to practical uses. In association with Julien Reboud from the School of Engineering, microfluidics devices will be built that allow exquisitely controlled delivery of chemical signals. These will be used to characterise responses of counters at the single cell level.
Ada Scarrott will first get a thorough grounding in modern techniques in Molecular Biology and Synthetic Biology, creating libraries of mutants in integrase and its gp3. She will select mutants from these libraries that have improved directionality. This will lead to new techniques for isolating previously unknown recombination directionality factors (proteins that switch the directionality of integrases). This will add new orthogonal integrase-RDF pairs to our toolkit and increase the data storage potential of these systems. Ada will then learn techniques for culturing and monitoring cells in microfluidic systems so that the behaviour of recombinase based biological switches can be monitored in real time.
The outcome of this studentship will be improved tools for biological computing, memory and recording events, as well as improved microfluidic methods for monitoring bacterial responses to changes in conditions.